Workshop: Homotopical algebra and geometry

The proposal is for funding a week-long workshop `Homotopical algebra and geometry'. It will be held on April 6-10, 2015. Homotopical algebra was created in the 1960's in seminal works of Quillen, Grothendieck-Verdier and Dold-Puppe. Since then it has found innumerable applications in various fields of Pure Mathematics, most notably in algebraic topology and algebraic geometry.

In the last couple of decades the influence of homotopical algebra extended to representation theory, differential geometry and aspects of theoretical physics; its role and importance has been steadily increasing. The workshop aims to bring together a group of international experts using homotopical algebra in their research, foster new collaboration and contribute to developing the new generation of UK mathematicians.

The workshop will be held on Monday, Wednesday, Thursday and Friday. Morning plenary lectures will be delivered by top contemporary mathematicians from the UK and overseas. The afternoon sessions will consist of invited and contributed talks.

An important aspect of the workshop is the Northern Regional LMS meeting embedded into it. The LMS meeting will be commemorating the 150th anniversary of the London Mathematical Society and the talks will reflect this theme. Part of the funding for the workshop and the meeting comes from the LMS.

The meeting will be held on Tuesday afternoon. There will be three talks: one of the historical nature and the other two given by prominent mathematicians who helped shape our modern understanding of homotopical algebra and related fields.

Furthermore, it is planned to conduct a Wikipedia Editathon, a training event for prospective Wikipedia editors. Given the profound role played by Wikipedia in our world, this event will have an immediate and lasting impact on the UK and worldwide academic community and the society in general.

Potential impact
The present proposal seeks to bring together experts in various parts of Pure Mathematics for which homotopical algebra is relevant, explore possibilities for collaboration and disseminate newest results.

The impact will be achieved as a result of:

Interaction of experts in neighbouring fields.
Facilitating transfer of knowledge between leading international and UK experts.
Strengthening the UK-based research centres in the relevant fields.
Training PhD students in homotopical algebra and cognate areas.

In a different direction, impact will be achieved by making the mathematical community in the UK and worldwide more aware of the mission of the London Mathematical Society and its role it has played and continues to play in promoting intellectual pursuit and supporting individual scientists.

Finally, the impact of the Wikipedia editathon will be felt both inside the global mathematical community and in the society in general. Having a training session for a few dozen prospective Wikipedia editors answers a clear demand and will have an immediate and lasting effect.